The Art of Walking in London: Representing the Metropolis, 1700-1830

The Art of Walking in London: Representing the Metropolis, 1700-1830 offers a new account of the Georgian city. It traces an important and previously unacknowledged shift away from attempts to reconcile urban pedestrianism with polite social interaction, to a new sense of urban aggressiveness. When we think of walking in the city, we tend to think of jostling crowds, sharp-elbowed commuters, and the perils of pickpockets, potholes, and puddles; we often assume that navigating the city on foot is a potentially hazardous undertaking. My book demonstrates how this sense of walking in the city as requiring one's absolute attention emerges in the eighteenth and early nineteenth centuries out of the tension between an ideal of the city and the everyday reality of dirt, noise, and crowds in the city's streets.

Potential impact
While carriages and sedan chairs have long disappeared from London's streets, walking has endured as the predominant means for experiencing the city for urban dwellers and tourists alike. My research demonstrates how our modern sense of walking the city streets emerges in eighteenth- and early nineteenth-century London. No one has yet provided an account of how debates about the metropolis in this period have shaped our own sense of the city. My work highlights the extensive history of the familiar complaints about urban living as well as the rich tradition of imaginative proposals addressing questions of etiquette and personal space in London's streets. As a result, it enters into important dialogues with contemporary discussions about urban life. For example, proposals in 2000 for the establishment of a fast and slow pedestrian lane in Oxford Street that would ease congestion for Londoners on their daily commute have, in the context of my research, a surprisingly familiar feel, while accounts of pedestrians bumping into buildings, street furniture, and other walkers while texting are strikingly reminiscent of the claims about the problems caused by the new 'technology' of the umbrella when it became widespread in the late eighteenth century. \n\nThe output relating to this particular application for funding - a book on the representation of walking in London between 1700 and 1830 - is written with a broad readership in mind. In addition to the academic beneficiaries outlined in the previous section, my book addresses an audience of non-specialists who are interested in the representation of the city in different periods, and who might be especially interested in this topic at a moment when the city is being presented anew for both tourists and inhabitants in the run-up to the 2012 Olympics. In order to help reach this audience, I will be applying for a Publication Grant from the Paul Mellon Centre for Studies in British Art to help cover the cost of reproducing the numerous images essential to my discussion. This will help to ensure that extra costs are not passed on to my target audience. \n